The SuperHomes Rating Scheme

The new SuperHomes Rating Scheme (SRS) is a leading-edge approach, which establishes a range of performance tiers for the retrofit of existing homes, covering energy use, comfort, health and well-being and can accommodate all mainstream domestic retrofit solutions. Building on the success of the existing SuperHomes network of 200 homes, this feasibility study explores the potential of the SRS to accelerate the uptake of retrofit solutions to achieve one million SuperHomes by 2030, as a significant contribution to creating a more sustainable economy ('building back better') following the COVID-19 pandemic. During the feasibility study the National Energy Foundation (NEF) will work closely with social housing landlords and other customers to develop a methodology to: 1\. Monitor and evaluate carbon, comfort and cost savings post install so that these can be compared against modelled improvements. 2\. Gather end user (tenant) feedback on the comfort rating with a view to accommodating differing comfort needs e.g. for higher room temperatures due to age or ill-health and to assess its potential to influence behaviour change. And: 3\. Undertake stock assessments to identify 100 properties for an indicative SRS. 4\. Complete Whole House Plans, in accordance with PAS 2035, for a variety of building archetypes, to test compatibility with the SRS. 5\. Develop a performance assessment and certification process for application of the SRS. 6\. Examine the business drivers for the adoption of the SRS. 7\. Produce an impact report quantifying the level of new job creation and re-skilling needed to deliver one million SuperHomes by 2030 post Covid-19\. 8\. Prepare a business plan for further development of the SRS. The plan for year one of Phase 2 is for 1000 Whole House Plans and SuperHomes assessments to be delivered and for 100 SuperHome retrofits to be completed. A key innovation is to explore how the business case for deep retrofit can be used to drive market uptake, for example through Landlords integrating retrofit with long-term maintenance plans, or through increases in property value driving market demand for owner-occupiers. The focus on actual (measured) performance for energy, comfort and health is a further innovation that will help create market demand. The study is also innovative as it explores how a SuperHomes retrofit trajectory can enable incremental improvements to take place over time in pre-planned stages. To deliver this feasibility study NEF will work with Strathclyde University, Resolution Energy, Propernomics and the Sustainable Development Foundation.